National XPS Service Core Equipment 2024

This proposal is for refurbishment and expansion of the core equipment used to provide the UKRI NRF in XPS (The National XPS Service also known as HarwellXPS).
Our NRF serves academic and industry scientists who need to analyse the surface of a material. This is especially important for research into materials, semiconductors, catalysts, engineering, medical devices, as well as being useful for fundamental scientific study of physical phenomena at surfaces, which underpins a large number of technologies.
We will use the funding to the extend the range of services we are able to offer, mainly though expanding the sample types that we can accept, and the conditions we can measure under. This allows our service to be used by a wider range of scientific disciplines, helping towards one of our key goals which is to diversify our user base. We will also invest to save by refurbishing existing equipment to keep it running in the most efficient, sustainable and productive way.